Algae-omics

Microalgae are playing increasingly prominent roles in wastewater bioremediation, where their well-known ability to absorb metals, nitrogen and phosphorous is used in solar driven processes that clean up the wastewater.

A process co-developed by Newcastle University and Northumbrian Water Ltd (NWL) and installed at the Bran Sands treatment works on Teesside, uses an ammonophilic microalga (Chlorococcum sp.) originally isolated from Bran Sands to remediate ammonium from the site's anaerobic digesters. The process is stable, well characterised, and is being implemented at scale. It is central to NWL's nutrient neutrality and net zero ambitions. However, the alga's biology remains a black box.

This PhD project will use minion nanopore sequencing of the alga's genome and to define the alga's transcriptome (following RNA-Seq) when grown under a range of ammonium levels. Understanding the genetic operational limits of the alga will enable further optimisation of the bioremediation process and offers the potential to provide the underpinning data to metabolically engineer the organism in the future. This 'omics approach will also enable the prediction of other pollutants that this organism can remediate in addition to any valuable biochemicals that may be extracted from the biomass.